Aston University and Creative Manufacturing Limited KTP 22_23 R3

To implement digitalisation of operational and production control processes through the adoption of Industry 5.0 principles to drive productivity and efficiency improvements and implement data-driven decision making.